Delivery of peptide responsive gene vectors with receptor targeted nanocomplexes

This project is a combination of gene therapy and nanotechnology with the aim of delivering gene therapeutics in a targeted and responsive manner. A PCR assembly approach will be used to generate synthetic promoters that are activated by the environment of inflammation through responsiveness to hypoxia and inflammatory mediators. As an alternative approach therapeutic molecules will be expressed from chemically-modified mRNA (cmRNA) which is a recently described non-viral vector. Mini circle DNA with responsive promoters and cmRNA will be delivered to target cells (synoviocytes and angiogenic endothelium) with peptide targeted nanocomplexes in vitro and in vivo in gene therapy studies.